Neurodiversity-based game app to develop social communication skills for autistic children

Social communication skills challenges lie at the heart of autism, and blight the lives of over 400,000 children with autism and other social communication challenges, in the UK. Effective intervention techniques do exist and are most effective in early years. Recent research in children's education also offers exciting possibilities through a new, inclusive "neurodiversity approach".

However, support provision is constrained by the scarcity of qualified resources, limited state budget, and expanding waiting lists. As a result, most children do not receive the effective and timely support they need. Research showed that this leads to deteriorating mental and physical health, social exclusion, and poor quality of life.

In this project, Omar Massoud, co-founder of Autsera, aims to develop a prototype for a game app, based on the new "neurodiversity approach" advocated by recent research in children's education, to develop children's social communication skills. The project paves the way to providing a pioneering product that helps hundreds of thousands of children in the UK, and millions of children worldwide, develop their social communication skills.